Enseada da Baleia entangled (im)mobilities in the Anthropocene. A relational story of humans, fish, and water.

My doctoral research, "Enseada da Baleia entangled (im)mobilities in the Anthropocene. A relational story of humans, fish, and water," examines the (im)mobilities faced by the small island community of Cardoso Island off the south coast of Brazil. (Im)mobility refers to the dialectical relationship and co-constitutional production of mobility and immobility (Adey, 2006) and the production of mobility for some at the cost of others' immobility (Sheller, 2020).
The thesis tells the story of climate change as a form of slow violence under racial capitalism. It argues that neoliberal policies commodify nature and have created (im)mobility regimes that determine who can move, when and under what conditions. The Enseada community has been forcibly (im)mobilised to a precarious and disappearing location, jeopardising their culture, identity, and lives. In 2016, rising sea levels and coastal erosion forced the caiçara fishing community Enseada to relocate. Climate change, real estate speculation, neoliberal conservation laws, and declining fish stocks continue to threaten the community's livelihood and the island's integrity.
The thesis challenges the idea of linear time using allegories of water, waves, and deepness to articulate the concept of 'thick' temporalities, connecting the community to ancestral practices and lives. The community's (im)mobility practices and sense of time emerge through engagements with non-human agents. Their kinship with the sea and fish embodies these practices. The thesis contributes to a nascent understanding of (im)mobilities in the Anthropocene with an awareness of the historical exclusion of colonial, racial and capital violence from environmental considerations. Here the Anthropocene is a heterogeneous phenomenon embedded in historical and ongoing violence and the resistance
of marginalised populations. I merged the mobilities research framework and a relational ontology to consider how agents (humans and non-humans) influence each other's (im)mobilities. To account for the different agents and temporalities, I use meshwork.
The thesis's theoretical contribution uses the meshwork to understand (im)mobilities and relationality in the Anthropocene, enabling an understanding of uneven mobilities regimes through time and multispecies relations. With its uneven configuration, the meshwork enables an understanding of multispecies relations (Ingold, 2011). Thus, I propose that (im)mobilities in the Anthropocene are relational phenomena happening in thick temporalities and involving various agents.
The thesis also presents an innovative and collaborative methodological approach. Decolonial and feminist approaches were used in ethnography to co-produce data and knowledge with the Enseada community, challenging its questionable colonial history. The approach created spaces for the community to choose how to be represented and investigated, generating a collaborative approach to studying (im)mobilities in the Anthropocene.
Finally, through its empirical evidence, the thesis shows that the fictional static way of understanding the nexus between climate change and (im)mobilities (in its various forms of migration, relocation, displacement etc.) cannot cope with communities' dynamic realities. In other words, it claims a need to think of mobility as a normal condition of life in the Anthropocene. Thus, the urgency to reframe how we see the world and its connections from a static to a mobile perspective.
This fellowship aims to disseminate the findings of the thesis to academic and non-academic audiences, including the Enseada community, who hosted and collaborated on the research. I will publish in academic journals, deliver public lectures, and present at international conferences. I will also visit Enseada to discuss objectives for further research. These efforts are an important step towards achieving environmental and mobile justice by highlighting the struggles and resistance of the Enseada community